Newton001-Developing a partnership to inform UK-Brazil TB control:Investigating BCG vaccination efficacy following latent TB treatment (TBTVacc)

Tuberculosis (TB) is a major cause of the global disease burden. We plan to investigate whether the human immunity to tuberculosis as a result of BCG vaccination is different after individuals complete treatment for latent TB. This will allow us to test whether BCG can protect individuals following clearance of the tuberculosis bacterium. We would develop a partnership between UK and Brazilian researchers to undertake the following:

Review and summarise any published studies of BCG assessing protection after treatment for latent TB. We will use this information and expert views to try and quantify the impact of vaccinating people after TB treatment.

We would organise two workshops, one in Brazil and one in the UK that strengthen the existing collaboration between partners. We will use these workshops to develop our pilot study and to plan the grant application for a major trial. We would ensure there are training opportunities in the UK for Brazilian students, and UK students in Brazil.

We will undertake a pilot study in Brazil to investigate the feasibility of undertaking a trial over a 6 month period. The pilot study would examine immunological changes after BCG vaccination in 40 people immediately following the completion of treatment for latent TB.

Technical abstract
Tuberculosis (TB) is a major cause of the global disease burden. Within the UK, a resurgence of TB has been seen since the late 1980s and there are currently over 9,000 new cases each year. While there have been major gains in TB control in Brazil, TB remains a major cause of morbidity and mortality.

We hypothesise that there would be a different immune response to BCG in individuals who have completed treatment for LTBI, compared to people with untreated LTBI. We propose to develop a collaboration bringing together major programmes of work in the UK to investigate whether BCG can protect individuals following clearance of M. tuberculosis. We would undertake the following three work packages to develop this partnership.

1. Review the state of the immunological and epidemiological evidence to support a major trial of BCG assessing protection after treatment for latent TB. We will undertake a systematic review of the literature on immunological changes after treatment of latent TB and on the epidemiological evidence for effectiveness of BCG in patients treated for LTBI.

2. We would organise two workshops, one in Brazil and one in the UK that would strengthen the existing collaboration between partners.

3. We will undertake a pilot study in Brazil to investigate the feasibility of undertaking a trial over a 6 month period. The pilot study would examine immunological changes after BCG vaccination in 40 people immediately following the completion of treatment for latent TB.